A New Order of Liquids: Polar and Ferroelectric Soft Materials

This proposal builds upon my recent discovery of an entirely new type of molecular organisation within liquids—known as ferroelectric nematic phases. These new phases combine the electrical properties of crystalline solids with the fluidity and ease of processing of a liquid; this unique combination of properties could revolutionise materials technology, offering innovative solutions to critical global challenges, such as consumer electronics, non-mechanical heating/cooling, high performance sensors, advanced polymers and so on.
My UKRI Future Leader Fellowship renewal aims to answer fundamental scientific questions about how these new liquid-crystal materials form and behave. By combining the design and synthesis of new molecules with advanced experimental techniques and computational modelling, I will uncover the underlying rules that determine how molecular shape controls the elasticity, structure, and overall performance of these materials.
A core objective of this work is to establish general principles for predicting and controlling the bulk properties of liquid crystals from molecular-level design so that we can obtain materials capable of operating at and below ambient temperatures. Achieving this will dramatically accelerate the development and understanding of materials these fascinating materials, and will allow us to move from exploring their fundamental properties to assessing their use in targeted applications.